ECO-VLF - Environment Centred Optimisation via Virtual Learning Factory

This outstanding innovation project will be delivered by Virtual Learning Factory Ltd, based at Daresbury Innovation Centre. The business has developed a platform based on cloud-based immersive, interactive factories - in order to address strategic skills gaps in manufacturing. The ECO VLF project will build a series of new use cases into the platform to result in a solution that will:

* Advance net zero and resource efficiency
* Strengthen resilience and responsiveness in supply chains

A key market in the first instance will be manufacturers within the LCR cluster and we believe that VLF can play a key role in making manufacturing in the cluster and beyond more productive, resilient and sustainable.